Mid-Infrared Optics in Hollow-Core Fibers

This doctoral research aims to revolutionize mid-infrared (MIR) photonics, merging quantum metrology with nodeless antiresonant Hollow Core Fibre (HCF) technology for 2-15 micrometres wavelengths. Building on Dada et al.'s demonstration of entanglement at 2.1 microns, we will enhance silicon photonics sensors' sensitivity and specificity in the MIR spectrum using quantum metrology techniques, aiming to develop low-cost, high-performance sensors for precise molecular detection. This integration promises to overcome substantial challenges in substance analysis, significantly improving diagnostics, environmental monitoring, and process control through quantum-enhanced sensing. The introduction of HCF, known for minimal loss and nonlinear effects in MIR light transmission, also offers a promising avenue for breakthroughs in MIR optical quantum communications and photonics.

By focusing on innovative design and fabrication, we aim to address critical healthcare and environmental challenges. The methodology includes benchmarking via literature review, designing and constructing an experimental setup integrating HCF with quantum-enhanced photonics, and characterizing entanglement and transmission in the 2-15-micron region. A significant leap in performance for MIR sensing anticipated. This integration is expected to lead to groundbreaking photonics technology applications, enhancing sectors from healthcare to environmental safety.